Idea Transformer: A History of Curatorial Innovation at Tate Modern

This research project will conduct a focussed historical analysis of Tate Modern's
curatorial models, of how they have evolved since their early formulations, of the
critical responses they have elicited over the years and of how they compare to
those of similar collecting institutions. The thesis will survey and critically analyse the
evolution of collection hangs and their close interrelationship with strategies and
processes for collecting international art. It will focus in particular on the strategies
for the opening hang and for the main rehangs in 2007 and 2016, as well as the first
programme in the Tanks (Art in Action) in 2012, with an emphasis on the expansion
of their geographic/cultural spread and on the approaches to the presentation of
lens-based, time-based media, live and participatory practices. It will also discuss
parallel developments across the other Curatorial and Learning programmes,
considering a selection of landmark exhibitions and initiatives which exemplify the
evolution of Tate Modern's approaches to curating and programming. Allowing the
institution to learn from its past strategies and to consider the impact of its activities,
it will provide the bases for Tate Modern to look ahead to its future as it continues to
question and innovate.